University of Central Lancashire and Howgill Family Centre

To develop, test, mplement,document and disseminate a scalable approach to help individuals become more resilient and adapt to adversities in West Cumbria.